Queen's University Belfast & Ostick & Williams Limited

To enhance graphical architectural representations using Virtual and Augmented Reality, to deliver a sector leading VR/AR capability, to increase and diversify both client and design team involvement in the design process and the subsequent experience of the realisation of proposed designs.